How does the immune response affect the menstrual cycle?

My research asks how activation of the immune system impacts hormone regulation and menstrual health. Many people report changes to their periods after infections or vaccinations, including increased cycle length, but scientists have not yet investigated why. By studying both mice and humans, this project aims to uncover how infections or vaccinations affect the menstrual cycle and reduce the research gap in women's health.

In humans, I will collect blood samples before and after routine vaccination to measure changes in reproductive hormones and immune markers. This will help determine how stimulating the immune response affects the hormones involved in the menstrual cycle and whether the timing of vaccination within the cycle influences these effects.

Mice provide a useful model because their reproductive system is regulated by the same hormonal pathway as humans, and experiments can be carefully controlled to study immune effects in specific cycle phases. So far, my findings suggest that immune activation can temporarily extend the reproductive cycle in female mice, mirroring what is observed in humans. I will further investigate how immune stimulation affects hormone production by identifying key immune signals and testing their role through targeted interventions.

In parallel, I will analyse hormone test data from Hertility, a company that provides finger-prick hormone blood tests. By comparing results from Hertility users with and without autoimmune diseases, I aim to understand how long-term immune dysfunction affects reproductive hormones. Together, these studies will provide valuable insights into the relationship between the immune system and reproductive health, with potential implications for fertility, vaccine development, infectious and autoimmune conditions.